Miniature Lasers for Quantum Technologies (MINUSQULE)

Quantum technologies are braced to have a similarly wide and ubiquitous social impact that electronics have enjoyed since the invention of the transistor, but to achieve this it will be necessary to miniaturise all the component subsystems, in particular the single-frequency lasers sources needed to manipulate the quantum states of atoms and ions. In this project we will develop ultra-compact solid-state lasers, using an innovative design to extend the wavelength coverage and functionality of microchip lasers. The development of such compact and rugged sources of single-frequency light sources will be instrumental in paving the way for quantum technologies to reach their full potential and make the transition from research labs and large scale installations into industrial and consumer markets.